Predicting extremes in complex systems: a statistical physics/data-based approach

This proposal aims to develop and explore novel mathematical and computational techniques for probabilistic prediction of extreme events in a complex dynamical system, from its recorded time series. It draws on ideas and concepts from applied nonlinear dynamical systems, nonlinear time series analysis and information theory. Specifically, we propose to develop three methodologies and explore their potential to improve prediction of extremes over more conventional methods: (i) introducing a metric in state space which measures distances between initial conditions as differences in information about the probability distribution of extremes using the concept of information geometry; (ii) systematic identification of precursors of extreme events by maximising mutual information; (iii) nonlinear regime-dependent prediction models.Two real-world applications will be tackled: (i) prediction of extremes in large-scale midlatitudinal atmospheric wave activity which is relevant to European storminess and (ii) prediction of turbulent gusts in the atmospheric boundary layer which is relevant to wind energy production.

Potential impact
The proposed project will develop and apply novel mathematical methods and tools for predicting extreme events in complex systems. It includes two real-world applications: (i) Prediction and predictability of extratropical atmospheric wave activity which is relevant to prediction of severe European storms as well as storm risk modelling and assessment; (ii) Prediction and predictability of turbulent gusts in the atmospheric boundary layer which is relevant to improving wind energy production and may lead to a practical real-time algorithm supporting efficient wind farm management. Three groups of potential non-academic beneficiaries of the proposed work can be identified: (i) weather forecasting centres, (ii) the insurance and reinsurance industry and (iii) the wind energy industry. The PI will disseminate project results to indicative partners from these three sectors in seminar talks and meetings.